Urgent research and surveillance on Covid-19 using the new OpenSAFELY secure platform across 55 million patients' full linked primary care records

We are delivering a platform for analysing healthcare data, currently including 27 million patients' GP records (with identifiable information removed), soon expanding to 55 million. This unprecedented scale is needed for rapid results during Covid-19.

OpenSAFELY uses a new model for maximum efficiency and privacy: rather than copying large volumes of information from GP records into another location, which involves security risks, we have instead built a secure analytics platform inside the data centres where GP records already reside, and linked to all relevant Covid-19 outcomes data such as death records and intensive care.

We have set this up rapidly and our first analyses are already complete. We now urgently need funds to sustain the platform, and to accelerate and expand our work on the following three workstreams:

1) Further research to identify which patients are at higher risk of admission, ventilation and death from Covid-19, to inform management, seclusion advice, service planning, and underlying mechanisms behind these findings (e.g. is there higher risk among BAME groups simply because of previous medical conditions?); and to explore hypotheses on certain drugs helping to protect people against poor outcomes, including ibuprofen, asthma drugs, anticoagulants, and other treatments.

2) Predicting local spread and service need, and evaluating exit strategies from lockdown, by creating models of disease transmission which combine "disease-dynamics" approaches with detailed clinical data on Covid-19 prevalence and the population at risk in every local area.

3) Measuring and mitigating the indirect health impacts of Covid-19 on, for example, cancer diagnosis and referrals, cardiovascular management, vaccinations, etc, and identifying urgent necessary actions both nationally and in smaller regions.

Technical abstract
Our group is delivering analyses across 27 million patients' full pseudonymised linked primary care NHS records, soon expanding to 55 million. This unprecedented scale is needed for rapid results during Covid-19.

OpenSAFELY uses a new model for efficiency and privacy: we have built a secure analytics platform inside the data centres where GP records already reside, and linked to all relevant Covid-19 outcomes data.

This is not a proposal for theoretical future delivery. All permissions are signed, all data has flowed, our first analyses are complete. We have achieved this with no external resource.

We urgently need funds to sustain, accelerate, and expand our work across diverse collaborative analyses. We can flexibly discuss priorities with UKRI, amend or remove work packages. This application covers the platform, and three workstreams:

1) Observational epidemiology to identify patients at higher risk of admission, ventilation and death from Covid-19, to inform management, seclusion advice, service planning, and underlying mechanisms (e.g. higher risk among BAME groups); to rapidly assess specific hypotheses arising around treatment/prevention including ACEi's, ARBs, ibuprofen, inhaled corticosteroids, anticoagulants, and other treatments.

2) Deliver innovative transmission models that combine disease-dynamics approaches with near-real-time hyperlocal clinical data on prevalence and population at risk, to predict local spread and service need, and (for example) to design and evaluate exit strategies from lockdown.

3) Measure and mitigate the indirect health impacts of Covid-19 on, for example, cancer presentations and referrals, cardiovascular management, vaccinations, etc, using research and observatory approaches to identify urgent necessary actions.